Illuminate Ph2

Project Illuminate Ph2

Archangel Lightworks has designed, built and tested a world leading Satellite Optical Gateway called TERRA-M. This satellite communications ground station offers a step change in global connectivity; bandwidth & security compared to conventional solutions. TERRA-M is rapidly deployable, software defined and multi-mission by design and is a key enabling technology for a global SatCom service for Earth Observation, Telecommunications, Data Centre and defence customers.

Project Illuminate Ph2 will take the TERRA-M unit developed in Phase1 of the Future Telecoms Challenge and deploy it to a representative site for an intensive test campaign to validate the system under a range of conditions.